Breathaboard - high performance, environmentally sustainable, gypsum plasterboard alternative

Adaptavate Limited, a UK-based, award winning SME, is focused on developing and commercialising materials that disrupt foundation industries and the construction market. This project accelerates the development of a world-first gypsum-alternative low-carbon plasterboard created from agricultural crop waste, **Breathaboard**.

Traditional manufacture and utilisation of gypsum plasterboard presents several challenges in terms of suboptimal performance capabilities and considerable environmental damage. Supply of synthetic gypsum, a by-product of coal power generation, is reducing due to countries reducing coal power generation, leading to rising prices and feedstock scarcity.

Utilising next generation, bio-based, renewable materials and production methods, Breathaboard responds to growing user demand for more environmentally friendly construction materials, offering:

* Superior condensation, air quality and energy efficiency performance
* Bio-based, non-toxic materials with excellent closed-loop credentials
* Lower lifecycle carbon emissions and natural resource impact.

This project focuses on enhancing Breathaboard's design for manufacture and technical validation, enabling an optimised, commercially viable product, poised for worldwide adoption.